EPA supplements and colon cytokinetics

Technical abstract
This project involves the analysis of colonic biopsy tissue for crypt cell proliferation in samples collected from patients at several centres in the UK and Italy. The patients are given a particular fish oil supplement or placebo for 6 months and samples are collected at 3 and 6 months.